The Role of Plant Cell Walls in Regulating Starch and Lipid Bioaccessibility from Plant Foods: In Silico, In Vitro and In Vivo Studies

Technical abstract
The project has the following objectives:

1. Characterise raw, processed and masticated plant foods rich in lipid and starch.

2. Establish that lipase and amylase penetrate plant cell walls and hydrolyse intra-cellular lipid and starch, respectively.

3. Determine the rate and extent of lipid and starch digestion of plant foods in vitro and in vivo

4. Develop a mathematical model for predicting bioaccessibility of lipid and starch.

5. Identify the mechanisms by which plant cell walls (PCW) influence nutrient release and digestion kinetics.

The Model Gut (MG) and Sustainability of the Food Chain (SFC) Exploitation Platforms will be working predominantly on objectives 1 and 3, with some input on objectives 2, 4 and 5.

Objective 1 (Jan – Jun 2011):

Characterise the cell walls of raw, processed and masticated plant foods. (SFC)

Objective 2 (Apr 2011 – Oct 2012):

Assist in producing separated cells from almonds, cereals and legumes (SFC). These will be used at KCL.

Objective 3 (Jan 2011 – Jul 2013):

Determine the rate and extent of lipid and starch digestion of plant foods using the DGM and static duodenal digestion model (MG). The effects of digestion by the DGM will be compared to those from digestion by ileostomy patients to validate the DGM. Characterise digested plant foods (SFC).

Objective 4 (Jan – Oct 2013):

Develop a mathematical model for predicting bioaccessibility of lipid and starch (KCL). The DGM experiments will provide the data on digestion of plant foods to develop the mathematical model.

Objective 5 (Jan – Oct 2013):

Identify the mechanisms by which PCW influence nutrient release and digestion kinetics.

All collaborators will be involved in the final analysis of the results and submission of the resulting publications by Oct 2013.